Algorithmic Governance: fragments, feminism, and phenomenology in the age of online TV

This doctoral research project will uncover and explore women's digital tv experiences in the age of automated decision-making and the overlapping feminist, psychology and social theories, as a multidisciplinary lens, that address UN recommendations for understanding technological implications on existing, everyday cultural norms underpinning male violence against women and girls (VAWG). The study will contribute to questions of governance, regulation, and ethics surrounding personalisation AI technology.

The research questions ask: 1. what is the impact of gender and personalisation technology on female viewers regulating VAWG content on digital TV?; 2. to what extent, and in what ways, do data science methods serve to contribute to a more comprehensive and nuanced understanding of women's experiences of personalised recommendations for programs or films that contain narratives of VAWG? Using innovative methods in data science and digital qualitative approaches, this feminist phenomenology will employ a mixed methods research design to provide 'a stronger understanding of the problem examined than either by itself' (Creswell, 2014: 215). The epistemological basis of a feminist phenomenological methodology is multiple. Firstly, its 'illumination of concealed phenomena' and everyday experience of 'life world', as well as 'suspending the taken for granted' (Garko, 1999), is effectively seated within feminist inquiry exploring men's violence as everyday lived experience; meaning ascribed by women. In addition, the phenomenological tradition facilitates a systematic analysis, outside of available dominant frameworks, of what is often disregarded as personal experience or outliers.

Much research on screen violence against women has, to date, primarily utilised quantitative approaches, namely the effects model (Mullen & Linz, 1995; Simpson-Back et al, 2012; Kalof, 1999). This has provided valuable and important insights. However, the use of effects approaches has been increasingly controversial and is considered insufficient for classification purposes. Furthermore, Chambers presents the claim that the hypothetico-deductive model of the scientific method is compromised by questionable research practices, in particular, bringing into question positive effects, and true discoveries being missed where low statistical power is a factor (2017: 44). Karen Boyle (2005), also highlights limitations of effects studies for understanding issues relating to violence against women, particularly where the use of gender and male violence is normative (2004: 26). In recognising the new media environment of digital technology and streaming services, Cavalcante, Press & Sender emphasise the need for research to prioritise feminist scholarly work and 'investigate novel methods to approach new media engagements' (2017:1).

The absence of a feminist research and analysis of the phenomena, particularly for informing policy and classification, is interesting not only in its persistence and rationale, but also for its situation in a #MeToo culture and UN reports (2013, 2015). In addition, current research on personalisation technology and recommender system ethics is still in its infancy and has been noted as requiring context specific analysis (Milano, Floridi & Taddeo, 2019). Furthermore, research on algorithms has generated considerable ethical debate for its capacity to amplify gender stereotypes (Bozdag, 2013; Bolukbasi et al., 2016; Caliskan, Bryson & Narayanan, 2017). Indeed, Noble (2018) coins the term 'algorithmic oppression' (2018: 4) and asserts that AI will be a key twenty first century human rights issue. A feminist phenomenology that centres women's language alongside the evolving potential of new digital methodologies to reach the marginalised voices of women will address these limitations whilst setting a road map for building a future research environment in this area.